Enlighten intensive care: a Circada bulb feasibility study, COVID-19 and beyond

In 2020, COVID-19 catapulted critical care into public awareness, shining a spotlight on the function and design of these specialist units. Most of us, thankfully, would never have visited an intensive care unit (ICU) and would have little knowledge of the design of such environments. With the rapid construction of field hospitals, offering intensive care on an industrial scale, the media presented detailed images of the layout, structure and equipment one would expect to find, thus heightening public awareness of the nature of critical care departments. What can be seen in such imagery is the stark clinical nature of the typical ICU. Designed with infection control and the administration of crucial medical treatment in mind, a typical bed space is highly functional in appearance, constructed of easy to clean (and often colourless) surfaces/materials. Functionality is key and it is common for such spaces to be uniformly lit by electric fluorescent lighting, having few or no windows. ICU seems an alien environment and despite consistent research demonstrating the therapeutic quality of windows - particularly with a view on to nature, colour and imagery, intensive care is stripped of such things, designed purely for medical purposes.

Circada improves health, wellbeing and productivity providing the first fully health-orientated approach to general lighting. It is working with Durham University to generate user feedback in a real-world critical care environment.

With applications both in institutional settings (hospitals, care homes, prisons, offices) and for the isolated ageing consumer at home, this research will inform product development of Circada lighting, as well as research into Circada as a potential intervention in reducing delirium rates in critical care, including those with COVID-19 (who are at increased risk of delirium compared with non-COVID-19 inpatients and more resistant to traditional treatment, which is limited in itself). The qualitative assessments taken during this user-testing period will inform iterations and improvements to the prototype, establish feasibility and assess the health and wellbeing benefits to both patients, carers and healthcare staff, through Durham University's 'Enlighten Delirium' project, providing the basis for future clinical validation.